Norsail: Wind-Powered USV for Renewable Energy Metocean Monitoring

This project will develop a zero-emission, wind-powered uncrewed surface vessel (USV) to decarbonise the collection of meteorological and oceanographic (metocean) data for the offshore renewables sector.

The vessel uses a wing sail for propulsion and solar panels to power onboard systems, allowing it to operate for extended periods with no operational emissions. We have focused on providing higher power availability for payloads than currently exists in longer endurance platforms opening up USVs for the use of metocean studies in offshore renewables. It can be launched from small ports or slipways, reducing reliance on large ships and cutting emissions by up to 99% compared to traditional methods.

The goal is to provide a cost-effective, flexible, and sustainable alternative to conventional metocean campaigns. By replacing diesel-powered vessels and enabling safer, shore-based operations, this project supports the offshore wind sector's transition to cleaner practices and contributes to the UK's leadership in low-emission maritime technologies.